A web-based SaaS application to improve the efficiency and sustainability of the home-delivery/courier sector impacted by COVID-19

This project is for a web-based SaaS application to improve the efficiency of the home-delivery/courier services to handle the highly unpredictable and fluctuating delivery quantities seen in the current COVID-19 situation. Optrak has identified a viable strategy to deliver a unified depot-level planning system that can:

* Cope with highly varying demand through efficient utilisation of casual/part-time workers
* Derive maximum benefit from driver local knowledge
* Automatically level work between drivers
* Take into account different productivity of drivers depending on knowledge or other work rate factors
* Enable part-time working for drivers who want shorter shifts (e.g. to match school hours).
* Use analytics derived from proof-of-delivery data to automatically self-tune to cope with different driver performance and geographical factors (e.g. deliveries to blocks of flats).

Utilising this lightweight web tool, home delivery services would be able to upload orders, assets and customers and download routed trips that adapt their current fixed area plans to handle highly volatile order levels and patterns, as well as incorporate new staff, whilst improving the overall efficiency of their routes by as much as 20% - reducing carbon emissions and improving fleet resource utility.